Impact Acceleration Account (IAA) AHRC for UCA

At UCA, the fusion of creative education, research, and professional practice brings together a wealth of impact expertise. UCA's research profile includes peer-reviewed publications, practice-based research and collaborative research all within the field of creative arts, creative technologies and business for the creative industries. Our impact is demonstrable through our impact case studies (REF 2021) and through our numerous externally-facing outputs, as measured in the Social, Community and Cultural Engagement table in the annual HE-BCI survey. The aim of our research impact strategy is to build our capacity for interactions with our stakeholders, including business and the wider community, and increase activities concerned with the generation, use, application and exploitation of knowledge, increasing our global impact within the creative industries.

This application is focused on three themes within the creative industries: circular economy innovations; digital and technological futures in the creative industries; collaborative practice in local and regional creative communities. These are all areas of strong research at UCA with an established or emerging impact record. All have clear untapped potential and the capacity for investment to add value in a developing impact and KE profile.
1. Circular Economy Innovation (AHRC theme: global engagement and the sustainable development goals)
2. Digital and Technological Futures in the Creative Industries (AHRC theme: creativity and the creative economy)
2. Collaborative Practice in Local and Regional Creative Communities (AHRC themes: unlocking cultural assets; understanding cultural value)

Our overarching goal is to build the long-term sustainability and resilience of impact and Knowledge Exchange activities by investing in infrastructure, systems and processes. The immediate and mid-term aims of the IAA account during the three year's funding is to sustain and build momentum for the UCA Innovation Hub. We aim to:
- Widen participation in business engagement and knowledge exchange.
- Increase the mobility of people and ideas.
- Broaden and enhance the skills of our researchers.
To achieve these aims we will use the IAA funds to support the following objectives:
- Foster industry engagement: the IAA will support UCA in working with businesses to drive economic growth, productivity and resilience. Working largely (not exclusively) within the innovation priorities identified in the previous section, the IAA will enable rapid and flexible response to external opportunities as they arise.
- Develop interdisciplinary and cross-sector collaboration: the IAA will encourage, support and enable, cross-sector collaborations and interdisciplinary working, for instance, between AI and VR and the digital arts, and across management and economics and creative industries in our Business School for the Creative Industries.
- Be inclusive and empowering for our staff: the IAA will create an open and inclusive environment where academic staff feel valued and supported to engage with the creative industries, communities, and organisations locally, regionally, nationally, and internationally.
- Enhance our impact culture: developing our impact by creating strong connections between our research, impact and KE activities with a positive flow in multiple directions.
- Training and professional development: integrating impact and KE into the University's Schools and Research Centres, enabling new and compelling collaboration with the creative industries, including through the development of our CPD offer.
- Generate, support and sustain wider engagement: by pro-actively developing and sustaining industry engagement by academics, within Schools and in cross-School collaborations.